Digital Solutions for Optimizing the Hydrogen Supply Chain

This research aims to address the significant challenges within the hydrogen supply chain by exploring its needs and developing digital supply chain solutions, including digital twins. Key areas of focus include understanding the requirements for hydrogen production, storage, transportation, distribution, and consumption across various applications such as industrial use, transportation, residential heating, and power generation. By analyzing these components, the research will identify critical supply chain challenges, resource availabilities, and opportunities to enhance efficiency and reduce costs while effectively meeting demand. The project will then develop digital solutions for supply chain optimization alongside creating digital twins for comprehensive modeling and simulation. These digital twins will enable detailed scenario analysis and predictive capabilities, providing insights into potential bottlenecks and enabling proactive management of the supply chain. The ultimate goal is to improve the efficiency, reliability, and sustainability of the hydrogen supply chain, fostering collaboration among stakeholders and paving the way for the broader adoption of hydrogen as a key energy source.
Your PhD will be a part of the HI-Act (Hydrogen Integration for Accelerated Energy Transition) national hydrogen research hub project funded by UKRI.